University of Greenwich and Argos Limited

To innovate an optimal assortment multi-echelon inventory plan which adjusts for store space and stock budget constraints which will increase customer satisfaction.